Targeted SERS probes for detection

The overarching aim of the project is to create SERS Raman probes for targeting and detecting skin cancer. To better understand the mechanism of Raman signal enhancement by metal surface plasmons, I will first be investigating the effects of surface plasmons on fluorescence. Metal enhanced fluorescence (MEP) and surface plasmon coupled emission (SPCE) are of additional interest, as the ability of surface plasmons to enhance the emission of a fluorophore, and transform the emission into directional radiation, are also potentially useful to bio sensing technology.